Museums & Galleries and the International Visitor Experience

This proposal builds on a pilot study carried out by a team of modern linguists and intercultural specialists at the University of Westminster in 2006 which showed that the current quality and availability of information for international visitors at London's museums and galleries varies enormously, revealing preconceptions concerning communication and culture, and that it is often negative in subtle ways. In addition, the expectations of those visitors often differ widely from the information currently on offer, as focus group studies in France, Spain, Germany, Russia, the Arab Gulf States, and China showed. London's world-class and internationally renowned museums and galleries are, however, also well aware of the need to provide a suitable welcome for international visitors, in an increasingly competitive global market, and of the need to plan for the 2012 London Olympics in order to make Britain what the UK Government has called 'a generous host' and 'a cultural inspiration'. \n\nBut, while the websites and printed leaflets of several leading museums and galleries are good examples of the sector's recognition of the need for information to be available in languages other than English, the information remains variable, inconsistent and patchy. Printed and online information currently takes the form of translations of varying quality based on written information that originates in a British cultural perspective, showing no awareness of the needs, expectations and sensitivities of visitors from other cultural areas. The results of this series of research workshops will be a better understanding of the type of information to provide for international visitors to museums and galleries, taking into account their needs and expectations from a culturally informed perspective and thereby enhancing the visitors' experience in UK museums and galleries. The funding requested will enable further research to be undertaken into the production of information by one culture for consumption in another, and for the findings to be discussed with a view to establishing the best way to communicate the results of the research to the UK museum and gallery sector, and to suggest effective methods of implementing those findings. It is envisaged that this may take the form, for example, of a readily accessible and adaptable online 'toolkit'.\n